An innovative Lawtech AI/ML platform with human oversight that manages off-payroll worker status and periodically assesses the role status to ensure accuracy.

CoComply is a UK-based worker classification SME with a core project team of Michael Cleavely (Serial Entrepreneur/CEO/Solution Lead), Joe Johnson (CILEX expert in worker status) and Mike Turner (Lead Engineer AI/ML Developer).

Ensuring compliance with worker classification is a challenging and worldwide concern for both businesses and governments. Incorrect classification can lead to various negative outcomes, such as revenue loss, damage to reputation, liabilities and harm to the freelance and entrepreneurial economies. In 2017 and 2021, the UK government introduced Chapter 10 IR35 legislation, which transfers the responsibility of determining contractors' tax status to the end client. Penalties for non-compliance have exceeded £300M in the public sector, with private sector enforcement still ongoing.

To address this challenge, CoComply is developing an AI/ML platform with human oversight that manages off-payroll worker status and periodically assesses the role status to ensure accuracy.

CoComply meets the growing demand for a comprehensive worker classification system that provides unbiased assessments and ongoing compliance management. This technology-agnostic solution is significantly more affordable than traditional law firms or consultancies. CoComply's solution determines worker classification quickly and accurately. The solution boasts a cost efficiency of over 81% compared to its market competitors, including ongoing checks to ensure accuracy. By using CoComply, an organisation with 100 contractors and a 22% undetermined status via CEST could save up to £1.6M annually and significantly more considering time efficiency, risk avoidance other nuances and metrics.